What themes within sustainable education should be included in the secondary geography curriculum and how can these be taught effectively?

With the heightening climate emergency and the resultant ecological crisis, it is imperative that society finds ways to operate safely within the limits of our planet (Steffen et al, 2015). The concept of sustainability brings social welfare, economic growth and environmental considerations together under one idea (Scoffham and Rawlinson, 2022). Consequently, it offers a way for society to thrive, whilst respecting our planetary boundaries. Educating young people about sustainability is fundamental to equipping them with the knowledge and skills to thrive in a 'rapidly changing' world. This project examines how this can be achieved within the context of the English secondary geography
curriculum. By improving the quality of sustainability education, we are enabling the next generation to understand the contribution they can make in tackling the challenges and issues highlighted in the WRDTP pathways. A national survey of teachers conducted by the UCL Centre for Climate Change and Sustainability Education, showed geography to be one of the subjects most likely to teach climate change and sustainability. However, there remains little research-informed
guidance regarding how this concept should be incorporated within the geography curriculum. Moreover, 70% of teachers are self-taught when it comes to teaching sustainability (Mitchell, 2023). These shortfalls were recognised by the Department of Education (DfE) in their 2022 policy paper which identified opportunities for university providers to develop best practice for the teaching of sustainability in teacher education (Gonzalez and Ramsey, 2023). This challenge has been taken up by universities who have created professional development programmes to plug this gap. Research into best practices within sustainability education will be critical in producing evidence to inform these programmes. Ongoing work is also needed to ensure that statements made by the Government, regarding the important role that education can play in tackling our environmental emergencies, are backed up by policy that leads to 'systemic societal change' (Greer et al, 2023). Updating the curriculum would be a good place to start. This project addresses these issues by exploring the key themes within sustainable education that should feature in the secondary geography curriculum. It also examines how experienced teachers use both their knowledge of the topic, and their pedagogical expertise, to teach sustainability effectively to students. This will be investigated through a novel application of an established research method used in science education, which is designed to explore the pedagogical content knowledge of teachers (Loughran et al, 2004). Exposing the thinking of expert teachers is valuable because it helps less experienced colleagues to develop their practice.

To achieve these aims, the research will be broken down into the following questions:

1. How is sustainability currently incorporated into the secondary geography
curriculum?

2. What themes from sustainability education do curriculum stakeholders believe
should be incorporated into the secondary geography curriculum?

3. To what extent is there consensus amongst different 'curriculum stakeholders'
about how sustainability should be incorporated into the secondary geography
curriculum?

4. What does the pedagogical content knowledge of expert teachers reveal about
how sustainability can be successfully taught within geography lessons?